The Men Who Stayed at Home: Civilian Masculinities on the American Home Front During World War II

My research examines the ways in which male American civilians constructed, reconstructed, and expressed their
masculinities and manhood in the 1940s. I situate my study in the period during which the Selective Service Act was in
operation (1940-1947), because, as James Sparrow has argued, the ways in which Selective Service officials classified
different groups of men 'had momentous consequences for the manhood' of 'the men subjected to them'. I focus on three
groups deferred from service by the Selective Service administration: COs (conscientious objectors who received
Category IV-E status); 'war workers' and agricultural labourers deferred because of the importance of their work to the
war effort (Category II); and men, including homosexuals, deemed 'physically, mentally, or morally unfit' for service

(Category IV-F). By pushing women into traditionally male occupations and further idealising the combat GI as the ideal-
type male, the war forced these three civilian groups to reconstruct, and negotiate the challenges to, their own gendered

identities. Investigating these processes will provide a fuller picture of gender on the WWII home front.